heata x Media Cymru: Sustainable Render Hub

Post-production generates ~20% of the UK media sector's 250ktCO2e+ emissions (Film London) but is often neglected in sustainability strategies that typically focus on the pre-production or production phases. As VFX, animation and AI play an increasingly important role on our screens, this proportion continues to grow, driven by the vast computing power required to enable them.

Backed by British Gas, Bit Warmer Ltd (heata) is a sustainable cloud computing partner for the media sector, currently specialising in low-carbon and ethical 3d rendering for animation studios. For this project, heata has partnered with Cardiff-based animation studio Bomper and heat network provider Kensa to deliver a groundbreaking render farm that will serve the media community whilst providing heating and hot water to a social housing estate in the CCR.